Bracket Clip fastening system

This is for an invention to make the building of plastic decking more easier, and cost effective. The need to take it from a drawing to an actual product, that can be used.